Feasibility Study for US Market Entrey for a FinTech/EdTech Financial Education Product for Gen Zs

MyPocketSkill is an award-winning edtech/fintech company, which helps young people to earn, save and learn about money.

This 3-month feasibility study will assist in our plans to enter the US market through a combination of market analysis, user/customer scoping and partner discussions.

Our digital solution, which sits at the intersection of edtech/fintech, is already rolling out at scale across the UK, with over 1,000 sign-ups a month to our platform. We see the US market of particular interest since as a market for financial education, it dwarfs that of the UK. Moreover, we have a solution that is not yet available in the USA.

We have a great team to deliver this,

* Finalists in last year's Great British Entrepreneur Awards
* Zara, cofounder, was named in TechInvest's Women in Finance Powerlist (Women Shaping the Future of Finance)
* We are already participating in two other programmes which are focused on helping us to gain traction in the US/Can markets.

This project will significantly enhance our chances of success in ensuring that our products are suitable and applicable for the US market and is scoping strategic partnerships to assist in the distribution, marketing and funding for our digital platform.

This is also an impactful projects on many levels - MyPocketSkill was started with a clear ambition, to help create opportunities for young people to become employable and financially capable through advice and tools which combine the acquisition of knowledge with the practical realities of an "Earn. Save Learn" approach. Our overall vision is to "Create a Financially Empowered Gen Z" and we aim to scale to one million users within five years.